Aerospace Engineering (PhD)

"The objective of the PhD project is to design an aerodynamic load alleviation device using passively
actuated morphing structures. The idea is to passively 'detect' when the aerodynamic loading on the
structure reaches a critical threshold. At this point the device must quickly and reversibly change shape
(snap) to reduce the load on the overall structure. Aircraft wings are an obvious candidate for passive
load alleviation. However, the principle of passively actuated shape-adaptive structures could be
applied to any structure subjected to aerodynamic loading, such as wind turbines and vehicles."